High Resolution System for Commercial Carbon Stock and Flux Measurement

DMC International Imaging Ltd (DMCii), Carbon Associates Ltd (CAL) and University College London (UCL) are jointly developing a system for measuring land carbon stocks and fluxes from Earth observation data. The resulting carbon-market intelligence products will address key segments of the carbon market by providing essential information on carbon flux. The project applies the developing science of carbon stock and flow measurement techniques to delivering global high resolution products. The system will be available to a wide-ranging customer base through an automated online delivery system. The project builds on existing investment by the partners in this area and the resources and expertise of the TSB to position UK industry through the partners to exploit new services in this high growth emerging market.